Hydrodynamic Modelling using UAV derived Topographical and Bathymetric Geospatial Data

This project is to use latest UAV sensors to undertake bathymetric surveys of water courses. The resulting high resolution data would be used to create an accurate representation of the environment for Hydrodynamic modelling.